Orbital Power LTD. Apllication

Orbital Power has re-invented the rotary engine and its revolutionary new design solves all of the historical problems associated with earlier rotary designs, including revamped combustion chamber, cooling system, ports, port locations, seals and fuel injection. For its size and weight Orbital Genset produces the cleanest highest-power output and in 5 to 40 kVa capacity is fully sufficient for powering a standard fully kitted out modern family household. Our new compact, lightweight, portable generator is up to 80% lighter and smaller than competitors’ products, adheres to the strictest regulations and uses exclusively sustainable production methods. Our quiet low emissions engine runs on a variety of fuels: petrol, diesel, natural gas, bio-fuels (ethanol, methanol, J-fuels, etc.), requires minimal maintenance, uses heat-resistant materials and is fully recyclable. It is a perfect energy supply solution for low carbon residential and business communities in sustainable towns & cities